Deep Mutational Scanning of Dengue Viruses for Vaccine Development

Emerging viral infections are a global threat to public health. Dengue is a mosquito-borne viral disease of common occurrence in most tropical and many subtropical areas. The only licensed vaccine available shows suboptimal protective efficacy especially for Dengue serotype 2. Consequently, vector control measures are the only widely used means of disease prevention and development of more potent and cross-reactive dengue vaccine would represent a major advance in disease control. Research to identify vaccines has been hampered by limitations of conventional approaches that cannot comprehensively search for useful viral mutations.

The current project aims to implement an approach that combines a novel massively parallel experimental technique and a virus construction technique developed in our lab to comprehensively test dengue virus mutants for their resistance to a host immune response. This exercise will identify novel mutations that affect dengue resistance to a key antiviral pathway. It will produce a collection of dengue mutants with varying degree of host resistance, enabling us to test different levels of viral attenuation which is critical for finding optimal immune responses for developing an effective vaccine. Characterizations of these viruses by a battery of immunological and virological assays will give us an idea of the relationship between viral attenuation and the ensuing immune response, key information for fine tuning the efficacy of a dengue vaccine. Future application of this exercise to investigate multiple interactions between virus and host immunity could accelerate our path to identify the elusive correlates of protection for dengue in humans.

Technical abstract
Dengue poses a major threat to public health in most tropical and subtropical countries. There are up to four-hundred-million infections per year and three-billion people are at risk of infection. Despite intensive work, the only available licensed vaccine cannot effectively protect against all four serotypes of dengue viruses (DENV). Host antiviral responses by type I interferon (type I IFN) plays a critical role in determining the outcomes of dengue infection and the efficacy of vaccines for many viruses. DENV antagonizes the thuman type I IFN response using its NS5 protein to target the key regulator STAT2 for degradation. However, deleting NS5 or a large segment of it to eliminate STAT2-targeting activity is not possible as NS5 is the essential viral RNA polymerase and proved to be intolerant to such drastic changes. A new approach that can extensively explore the viral sequence-function relationship is needed.

The current project aims to implement an approach that combines deep mutational scanning and a virus genetic engineering tool developed in our lab to comprehensively test DENV mutations for their effects on STAT2-antagonizing activity. The proposed exercise will identify a collection of DENV mutants with varying degrees of resistance to STAT2, enabling us to test different level of viral attenuation which is critical for finding optimal immune responses for developing effective vaccines. Characterizations of these viruses by a battery of immunological and virological assays will give us an idea of a relationship between viral attenuation and the ensuing immune response, key information for fine tuning the immunogenicity of a dengue vaccine. Further application of this exercise to investigate multiple interactions between the virus and host immunity could accelerate our path to identify the elusive correlates of protection for dengue in humans.

Potential impact
Dengue is a mosquito-borne viral disease affecting a large number of human populations globally. The only licensed vaccine available shows suboptimal protective efficacy. Consequently, vector control measures are the only widely used means of disease prevention and development of an effective dengue vaccine would represent a major advance in disease control. Successful implementation of the proposed project will advance the technical capacity to find optimal virus attenuation to improve the efficacy of a live-attenuated vaccine. An effective vaccine will cut billions of dollars from the global economic cost of dengue and ease disease burdens in developing countries. In addition to the benefits to society and the economy, the research method will benefit the basic-research community as it could also be applied to investigate multiple interactions between virus and host, providing novel insights into many fundamental aspects of virus infection and evolution. Successful implementation of the proposed method will enhance research capacity and productivity for both the Thai and UK partners.